Narratives of Loss during the Civil Wars in Ireland, Wales and England Compared, 1641-52

The project will be first to compare the testimonies of maimed soldiers and war widows found in Ireland's 1641 Depositions www.1641.tcd.ie with the narratives found in petitions of maimed soldiers and war widows in England and Wales, published at www.civilwarpetitions.ac.uk. It will analyze the narratives of loss crafted by the sufferers of the Wars of the Three Kingdoms. The following research questions will be answered:

How did Ireland's colonial experience make suffering and loss different when compared to England and Wales?
How did ordinary men and women articulate civil-war related bereavement and loss in Ireland, England and Wales?
What sort of medical care was available to soldiers injured in Ireland?
How did those who had been wounded or bereaved fashion themselves as deserving recipients of charitable relief?
How did charitable relief for wounded soldiers, widows and orphans in Ireland compare with that which was provided in England and Wales?
How did suffering and loss arising from the Civil Wars in Ireland affect how the wars have been remembered, both there and in the Irish diaspora, ever since?
What were the experiences of the women widowed by the confederate forces in Ireland?

As well as writing a thesis answering these questions, the Project will also involve a collaboration to stage UK's first exhibition on the Civil Wars of the 1640s in Ireland at the National Civil War Centre (NCWC), the partner organization. The exhibition will be opened by an international academic conference in July 2022.